Development of an Intelligent cyber defence software for Home and SME Use that Predicts Cyber Attacks Before they Occur and Deals with them Accordingly

Founded by Paul Hague and Paul Jenkins, BlackDice is a UK-based SME that aims to address the issue created by the increased surface area for cyberattacks that is a result of the recent shift to remote/home working post-COVID-19\. Making use of their extensive backgrounds in technology and business, the co-founders aim to address this issue through the development of an innovative AI technology that can provide enterprise-level security to small networks and home devices. This project will help to establish an improved cyber security market share for the UK, which is currently poor.